University of Wolverhampton and Repose Furniture Limited

To adopt and embed digital engineering and design. Implement modern design and manufacturing capability impacting New Product Development and productivity.